Modelling, optimisation, and control in biomedical engineering

Project on personalised medicine centred on mathematical modelling of bacterial infections in human hosts. The project involves producing a WB-PBPK (Whole Body Physiologically-Based Pharmacokinetic Model), suitable for describing (potentially mixed) bacteria populations with varying degrees of anti-microbial resistance, and applying modern optimisation methods to the specification of antimicrobial therapies. The mathematical optimisation methods are the speciality of the research group; these methods were designed to select optimal schedules for optimising chemical plant performance, and applying them to the analogous task of optimising a medical therapy within a human organism is highly innovative and potentially very impactful interdisciplinary project.